UNCOVERING THE MOST PRIMITIVE HUMAN BLOOD STEM CELL POPULATION AND ITS ROLES IN REGENERATION

Blood is an extremely important tissue as it has a number of functions that are central to our survival such as supplying oxygen and nutrients to cells and tissues, removing waste materials, transporting hormones, transmitting messages, protecting the body from infection and foreign bodies, preventing excessive bleeding and regulating acidity levels and body temperature. In order to execute these complex functions efficiently, most of the blood components are constantly being replaced. In fact, blood is one of the most highly regenerative tissues, with approximately one trillion cells arising daily in adult human bone marrow. To maintain this staggering production of cells, the blood tissue is hierarchically organised and is sustained by few blood stem cells or "mother" of all blood cells that have the capacity to copy themselves while still contributing to the pool of different blood cells. A substantial amount of our current knowledge of the blood system has arisen from mouse studies. However, mice and humans differ in size, ecology, lifespan, and age to reproductive maturity, imposing different selective pressures in dealing with stress and ageing. Indeed, larger body size increases the regeneration demand on human stem cells. Longer lifespan in humans greatly increases the risk of accumulating deleterious damages, which imposes greater pressure on defence mechanisms. Despite the valuable contribution of laboratory mice in the understanding of blood biology, it is of utmost importance to study human blood cells due to the differences that exist between these two species.

Current laboratory methods used to identify and separate human blood stem cells are still not efficient enough to attain a pure stem cell population. Indeed, such methods isolate stem cells mixed with their progenies. This has hampered the accurate investigation on how human blood works, repairs and ages in a healthy manner or in disease condition. Using a novel and simplified method, our research team has identified a group of rare primitive blood cells that may represent the purest blood stem cell population known to date. We therefore aim to prove that indeed these newly identified primitive blood cells are truly stem cells (able to give rise to all blood cell types and to copy themselves). We will also investigate when and how these primitive cells work during blood regeneration. As stem cell transplantation is used to treat several conditions in which the bone marrow is no longer able to produce healthy blood cells, this work will have a world-leading impact on many aspects of biomedicine such as in transplantation and blood transfusion. Furthermore, as we age so do our blood cells. As ageing of blood cells is strongly linked to the decline in function of the immune system and also to the increase in cardiovascular diseases, the identification of a pure blood stem cell population will allow a proper and deeper examination of such conditions associated with ageing of the blood system. Thus, this work could have a long-lasting impact on many areas of human health.

Technical abstract
Within the primitive CD34+ stem/progenitors (defined as CD34+CD38-CD45RA-) it is possible to isolate four sub-populations based on CD90 and CD49f expressions (simply as CD90+or-CD49f+or-). CD90+CD49f+ and CD90-CD49f- cells were proved to be highly enriched in HSCs and multipotent progenitors respectively. However, the CD90+CD49f+ HSC-enriched population is still heterogeneous as it contains many progenitors. We began to study the relationship between these four populations and uncovered novel findings that in addition to the CD90+CD49f+ population, the CD90-CD49f+ population also harbours long-term self-renewing HSCs and both CD49f+ populations are interchangeable and founders of all CD34+ stem/progenitors. Using scRNA-Seq in both CD49f+ cells we have identified and characterised a common sub-population with high regenerative capacity. This novel sub-population expresses endothelial protein C receptor (defined as CD34+CD38-CD45RA-EPCR+; simply CD34+EPCR+) and appears to contain all the long-term self-renewing HSCs from the two CD49f+ populations. Therefore, we propose to prove our hypothesis that CD34+EPCR+ may represent the purest human HSCs described to date. We also aim to characterise the transcriptomic network that regulates CD34+EPCR+ cells' multipotency and early cell commitment. In combination with a new xenograft model (NSG-KitW41/W41-hmSCF) we will evaluate the regeneration capacity of CD34+EPCR+ HSCs by elucidating an outstanding and crucial question in transplantation biology- if haematopoietic progenitors can sustain haematopoiesis when HSCs are no longer functional or depleted. The potential outcomes of this internationally competitive proposal not only will massively improve the frequency of human HSCs (from 1 to 10-20 cells to 1 to 2 cells) thus, matching the frequency of "pure" HSC population in mice, but it also allows the identification and precise study of HSCs from adult marrow as CD49f expression is almost negligible in bone marrow CD34+ cells.

Potential impact
Overall, the project addresses questions identified as being of strategic relevance in the RCUK remit, specifically vital to reveal the biological mechanisms underlying normal physiology and homeostatic control during early development and across the lifespan ("Healthy Ageing"), and in this case one crucial area of human development: human blood formation. If successful, we strongly believe that the potential outcomes of this research can be ground-breaking and internationally scientific leading as it will benefit a wide spectrum of academics as detailed in the "Academic Beneficiaries" section but also far beyond, including:

1-scientific impact: this work will impact a wide spectrum of research fields: developmental biology/haematology/transplantation biology (because of the understanding that can be gained on how haematopoiesis is structurally organised at the most primitive level and how this will allow the reconstruction of the differentiation steps from HSCs to all mature cell-types), stem cell research/bioengineering (because of the molecular details that can be learnt from the early haematopoietic specification and cell generation) and molecular biology (because of the new insights of the transcriptional dynamics that participate in HSC regulation).

2-educational impact: the to be recruited post-doctoral research associate will have the opportunity to learn/master a unique set of globally leading skills/scientific knowledge (stem cell biology, xenotransplantation, scRNA-seq, etc) and he/she will be successfully trained to be the next generation of stem cell researchers.

3-new products and the improvement of current protocols: a) the long-term goal supported by this proposal is to improve current methods of stem cell transplantation and cell therapy. First, the potential novel HSC regulators may improve current protocols of cell expansion. In addition, by knowing the identity of the human HSCs and its molecular profile, this can allow an efficient evaluation and prediction of the outcomes of the cell transplant. Hence, an effective cell therapy could dramatically reduce this economic and health burden; b) upon demonstration of its use, the new mouse model can make a wide impact as it will be very useful for other researchers to study mechanisms of graft failure and ageing. But most importantly, since this new mouse model permits a robust read-out of human blood cells in vivo and consequently more detailed information can be gained from its use as compared to current mouse models (refinement), it will dramatically reduce the number of mice required in this type of experiments. These measures will drive the NC3Rs impact.

4-"value for money" and future investment: successful completion of this project will open a myriad of projects previously unattainable (e.g. to locate and study for the first time human HSCs in their niche in a simple manner; to study in vivo multipotency and lineage priming of human HSCs at single cell level, etc.), thus it will form a long-lasting platform for future research. As mentioned, potential findings on new HSC regulators can be used for regenerative medicine that could attract a number of collaborations with biopharmaceutical companies as stakeholders. In addition, it will provide a platform for potential sponsorship for clinical application of these new stem cells for transplantation such as from the NHS Blood and Transplant.

5-economic impact: as the worldwide population is ageing it implicates a number of social and healthcare challenges as elderly people suffer from complex age-related blood deficiencies many of which originate from impaired HSC activity. The outcomes of this study can give crucial information on how to implement novel approaches aimed in reducing the damaging effects of ageing on blood formation and function thus, providing vital resources to design new treatments to ameliorate the quality of life of the elderly.